University of Huddersfield and Kirklees Theatre Trust

To develop the regional cultural ecology and growth of audiences via public cultural engagement using a shared stakeholder digital platform and data analytics capability.